Bioprinting the multiscale extracellular matrix (ECM) environment for Articular Cartilage repair

Articular cartilage (AC) defects are one of the major causes of immobility and poor quality of life for millions of individuals worldwide. Current medical therapies have proven to be insufficient for the long-term regeneration of AC defects. Alternatively, the integration of Bioprinting in Tissue Engineering opens the possibility of generating complex 3D AC implants via the precise spatial deposition of multiple cells and biomaterials. Despite providing an adequate mechanical support for adhering cells, these constructs have largely failed in mimicking the native Extracellular Matrix (ECM) microenvironment. The ECM, dominated by collagen proteins, is a complex 3D microenvironment with specific biophysical and chemical properties responsible for coordinating intracellular signalling and triggering downstream biological responses which regulate cell function. Whilst significant advances have been made in the development of scaffolds capable of mimicking the zonal macro-organization of AC tissues, very little attention has been dedicated on replicating the nano-structure organization of collagen fibrils in vitro. This is due to chemical complexity of the ECM and expression of various chaperons (e.g. SPARC) playing critical role in supramolecular assembly of the collagen fibres. Interestingly, celluloses (i.e. plant analogues of the collagens),with architectures assembled and controlled by the cell, when broken down to its crystalline building blocks, can self-assemble themselves in much similar ways to plant architecture. Therefore we aim to explore the use of cellulose as a structural directing agent for the collagen fibrils to create intricate, multi-scale, zonal self-assemblies in AC bioprinted tissue implants.

Potential impact
There are numerous beneficiaries of this Advanced Biomedical Materials CDT. Firstly and of short term impact are the PhD students themselves. They will receive extensive research specific and professional/transferable skills training throughout the 4 years of the programme. They will have access to state of the art facilties and world leading academics, industry and clinicians. The training and potential placements are designed to maximise the impact of their research in terms of dissemination and movement of their research along the translation pathway.

Longer term benefits are that this distinct cohort will become the future UK Biomedical Materials leaders and be able to use their bespoke training and network within the cohort to collaborate on future worldwide funding opportunities and drive UK research in this area.

UK and international academics will benefit as they will gain the next generation of highly skilled postdoctoral researchers with knowledge and expertise not only in their specific research area but of industry, regulatory and clinical aspects.

UK and international industry will benefit - in the short term they will gain academic based research to further develop products and in the longer term have a pool of highly skilled graduates.

Clinicians will benefit from collaborative research and also the development of new and novel products to enhance the treatment of a variety of trauma and disease based needs from biomaterials.

The public will benefit as end users as patients that will have their quality of life improved from the products developed in the CDT and will be educated in novel technologies and materials to repair the human body. The UK economy will benefit from the reduced healthcare costs associated with the new and improved medical products developed in this CDT and subsequently from the trained graduates. The UK economy will also benefit from the increased revenue from medical sales products from the UK industrial partners we will be working with.

The impact of this CDT will be realised by direct academic, clinical and industrial engagement with the students allowing efficient and state of the at training and fast translation of developing products. Students will also be trained in knowledge exchange and will use these skills to disseminate their research to, and liaise with, the key stakeholders - the academic, industrial, clinical and public sectors. We will ensure widening participation routes are addressed in this CDT in order to include equality and diversity not only in our initial CDT student cohort but in future researcher generations to come.